Fitness, Sport and Physiotherapy development for PoseAI motion capture engine

PoseAI's patented motion intelligence platform enables effortless, real-time motion capture for the end user. Our proprietary technology runs efficiently on mobile phones and other devices. With the support of Innovate UK, PoseAI is investing in and focusing on supporting physiotherapy and fitness applications to provide the next generation of intelligent self-driven healthcare.